Are you a singer? Facilitating the use of voice for people with respiratory conditions through singing and choir participation.

Are you a singer? Facilitating the use of voice for people with respiratory conditions through singing and choir participation.